EqualMotion - Accessible motion capture for the creative industries

The EqualMotion project responds to a pressing challenge in the creative industries---an absence of accessible and inclusive motion capture technology. Existing solutions often fall short, excluding diverse body types and limiting broad participation in the creative arts. Our innovative approach aims to bridge this gap by developing motion capture technology that empowers individuals of all body types to fully express their creativity.

This collaborative initiative brings together x-io Technologies and the University of West England (UWE), leveraging academic and creative industry expertise. The primary objective is to position x-io Technologies as a specialised provider of tailored motion capture solutions for the creative industries, driving business growth and promoting job creation within the West of England's creative industries. Beyond business growth, the collaboration seeks to generate impactful academic research, demonstrating the success of academic-industrial synergy.

At the project's core is the advancement of full-body motion capture for creative and real-time applications, directly impacting the creative continuum. Prototyping and testing will harness this technology to create immersive audio-visual experiences, addressing the evolving landscape of the creative industries. The project aims to pioneer solutions for reducing latency in real-time experiences, crucial for applications like dance and music, facilitating mixed reality performances that seamlessly blend physical and virtual realms.

The project adopts an inclusive approach to rigging and animating virtual avatars in collaboration with MiMU and Candoco, utilising InteractML. This ensures a diverse representation of body types, fostering inclusivity in virtual environments. Music and hybrid performance applications will generate binaural sound and immersive media, enriching experiences in music, dance, and the visual arts.

An open-source philosophy has been instrumental in x-io Technologies' consistent year-on-year growth since its inception in 2011\. The project is committed to continuing this philosophy, disseminating outcomes through diverse channels, including academic publications, work-in-progress showings, and media content.

This strategic collaboration between x-io Technologies and UWE is poised to address the evolving needs of the creative industries. By developing innovative motion capture solutions, the project not only fuels business growth but also elevates the UK's standing as a global creative industries leader. It promises to foster job creation, encourage knowledge sharing, and contribute to the development of cutting-edge immersive experiences, aligning seamlessly with the MyWorld programme's aim to support business-focused research and innovation in the West of England's creative industries.